Queen's University Belfast And Replify Limited

To develop new WAN Optimisation techniques based on individual user's devices. This novel architecture, focused on accelerating mobile WAN usage will establish new market segments.